Future sea-level rise and freshwater export from Antarctic Peripheral Glaciers and Ice Caps in a warming climate.

Glaciers and ice sheets have different temporal and dynamical responses to climate change. Consequently, in most glaciological studies, they are studied independently but their ice volume needs to be combined in global Sea Level Rise (SLR) assessments and projections.
Antarctic Peripheral Glaciers and Ice Caps (APGs) make up the largest global glacier area outside the ice sheets (~132,867 km2) and are located around Antarctic islands. These ice bodies experience marked spatial variations in temperature, thus are particularly sensitive to short-term (decadal) changes in the ocean-climate system. There is ample evidence that since 1950, parts of Antarctica (where APGs are located) such as the Peninsula, West Antarctica and Marie Byrd Land, have experienced substantial changes in ocean and atmospheric temperatures, this suggests that all APGs could be significantly vulnerable and potentially contribute up to 143.89 mm of SLR should they disappear entirely.
The reduction of APGs volume will result in the production of meltwater around Antarctica, which freshens the surface ocean and strengthens the stratification in regions where dense water is formed. The production of Antarctic meltwater can alter the abyssal ocean overturning, with implications for global ocean biogeochemistry and climate that could last for centuries. At the local scale, large inputs of turbid meltwater from tidewater glaciers can result in a strongly stratified, low-light coastal environment, characterised by higher temperatures and lower phytoplankton growth, which has further consequences for primary production.
Despite the importance of knowing how much ice is stored in APGs that could potentially increase meltwater production and global mean sea levels, there is no agreement between regional modelling studies regarding of how much ice is stored in APGs. This disagreement arises from current glacier inventories not being able to distinguish APGs from the ice sheet and from errors produced by models when estimating APGs sea level rise potential (i.e. ice volume above floatation). APGs have either a clear separation, or some degree of ice dynamical connectivity with the ice sheet, which introduces ambiguity in how to sum APGs contribution to SLR. This ambiguity is addressed explicitly in SLR estimates for Greenland but not for Antarctica and has led to no regional and long-term estimates of APGs sensitivity to changes in the ice-sheet-ocean-climate system.
This fellowship will fill critical knowledge gaps by estimating the probability of various levels of total SLR contributions and freshwater exports from APGs under different warming scenarios, producing informed ice volume and ice thickness distribution products, and a glacier mask for all APGs. These outputs will inform climate risk managers and policy makers as well as future Assessment Reports of the Intergovernmental Panel on Climate Change (IPCC), future experiments of the Ice Sheet Model Intercomparison Project (ISMIP) and Antarctic bed topography products.
By combining remote sensing data and two state-of-the-art numerical frameworks, I will propose new standards and groundbreaking methods to simulate the response of APGs to changes in the ice-sheet-ocean-climate system, and assess which types of APGs are more sensitive to these changes.
The outcomes of this fellowship will additionally benefit the large international community of glacier and ocean-biogeochemical modellers including ongoing projects that investigate ocean-glacier interactions in Antarctica and the Arctic. The software, data and tools developed will be open-source and fed into a well-established educational online platform, making the Antarctic cryosphere and these findings accessible to researchers, teachers and students worldwide.